Innovative hydrogel gaskets for aerospace and RF communication applications (InnoKets)

Electromagnetic field (EMF) generated from electronic gadgets, solar eruptions, and galactic cosmic rays could lead to severe health risks and deterioration of device performance, which make EMF shielding a crucial research topic. RF communication and aerospace devices require the concealed integration of EMF shields in the form of gaskets to fit the shape of electronic housing. Poor mechanical and electrical properties of these gaskets will cause device failure and inefficient EMF shielding. Therefore, there are strong demands for lightweight, flexible, and highly conductive EMF shielding gaskets.

The project, InnoKets is aimed to address the above challenge by developing multifunctional ink-based 3D printed hydrogel EM shields in the form of gaskets, by applying a low cost and efficient 3D printing technology for high performance and miniaturized components to completely shield EMF (99.9%). The project is multidisciplinary and includes development and characterization of nanocomposite inks, 3D printing of hydrogel gaskets and Faraday fabric with good shape fidelity. The project is aimed to achieve high conductivity~105-106 Sm-1, reversible compressibility>90%, and good detergent resistance of fabric without compromising its shielding properties. This project will have significant economic impact on EU aeronautics industry due to the development of low-cost 3D manufacture methodology for significant weight reduction (due to new light weight gasket). It is in line with the EU strategy for the SDG of Good health and Well Being.

Profs. Elmarakbi and Fu are among the most appropriate supervisor and co-supervisor, as they possess vast experience in relevant research areas, hosting previous Marie Curie fellows and managing many EU projects. Northumbria University will provide best environment and facilities for this project. This project will provide trainings for multidisciplinary and management/entrepreneurship skills, crucial for the future career of the researcher.